Robotic Assisted Surgical Guidance and Visualisation

The use of augmented reality in surgery has risen dramatically in recent years, contributing to a range of new methods for training, education and diagnosis. In surgery, advances in medical imaging have permitted detailed pre-operative planning and intra-operative surgical guidance. One of the most promising advances in surgical technology in recent years is the introduction of robotic assisted Minimally Invasive Surgery which allows the performance of procedures that are otherwise prohibited by the confines of the operating environment. The purpose of this project is to develop novel visualisation techniques that permit in situ, in vivo integration of complex anatomical and functional information of the operating field through the use of multi-modal, multi-scale imaging data for safer and more effective surgical navigation.